Quarks and gluons under extreme conditions

At high temperature, strongly interacting matter undergoes a phase transition from hadronic matter to quarks and gluons. Properties of this transition and of the relevant degrees of freedom will be studied using numerical and analytical methods.